Resilience Fund Support for Project CAVForth

This project will use full size, 12m, single deck buses operating at Level 4 autonomy, providing a pilot bus service, 24/7, in all weathers, using a 14mile each way route across the Forth bridges to Edinburgh.

This exciting and challenging project will provide a world leading demonstration of UK autonomous vehicle capability at a UNESCO heritage site with resultant global interest, and help UK companies introduce AV tech to

their world-wide products and services.

The project is led by UK technology company Fusion Processing Ltd and comprises leading UK organisations active in the transport sector:

Fusion Processing Ltd: Autonomous vehicle technology

Alexander Dennis: Vehicles Ltd:

Stagecoach Group plc: Bus Services

Transport Scotland: National transport agency

Napier University: Measurement of wider society viewpoint